Studio Areté presents ARCANA

Studio Areté is an experiential studio at the intersection of music, movement and emerging technology. Our mission is to unite people with emerging tech magic. We combine a shared background in live music, XR, nightlife, film, gaming, dance and theatre to move the dial forward.

We've worked with everyone from Pulp, U.N.K.L.E., Jimmy Choo and and Jeanette Winterson to Google, Glastonbury and the BBC. Our goal is to empower our audience, cultivate community, and add magic to the world.

With this funding, we are able to move into developing our own innovative IP. We aim to revolutionise the world of immersive experience production and phygital activations. Our project ARCANA is a prototype for a revolutionary form of entertainment - a live-action co-op video game music gig.

We fuse our varied talents to create experiences that catalyse connection.

We cultivate curiosity and childlike play in our audiences and ourselves.

We are Studio Areté, and together, we transform reality.